AI-Driven Robotic Catheter System for Ultrasound Guided Endovascular Surgery

Minimally invasive surgery for vascular disease diagnostics and treatment requires a means to steer surgical tools through complex vessel trees. The procedure is usually performed manually, under fluoroscopic guidance, which exposes the patient and staff to unnecessary radiation. This is a growing concern for the National Cancer Institute. The aim of this project is to explore non-fluoroscopy-based robotic catheter manipulation and tracking based on machine learning, bioelectrical localization and robotics. This project will explore an electrogenic sensorised catheter with AI-based localisation software, and a master-slave robotic catheter system capable of automatic targeting, based on a state-of-the-art robotic steering system for cooperative catheter insertion (EPSRC CathBot).